Catalytic dearomatisation reactions of N-heteroarenes

The project aims to bridge between aromatic and non-aromatic molecules, two fundamentally different classes of organic compound, using a dearomative approach. Building on the Donohoe group's established methodologies, this new catalytic system will allow for completely new transformations under mild conditions with low catalyst loadings - a point of importance both ecologically and economically. A key collaboration with AstraZeneca will ensure that we work in the most impactful and industrially relevant areas. The overall goal of the project is to explore the range of N-heteroarenes, substituents and electrophiles, both intra- and intermolecular, that are compatible with this reactivity. Given its relevance in drug discovery and natural products chemistry, pyridine will be a main focus of the project. We will begin by optimising the reaction conditions and understanding the mechanism of the reaction to inform application and modification of these conditions for new substrates. The role of the catalyst is crucial and we will screen and compare new catalytic systems (including earth abundant metals such as Fe and Mn) with those that operate without an added catalyst. As we explore the different heteroarenes and substitution patterns that are compatible with this method we will concentrate on heteroarenes that are commonly found in pharmaceutically important compounds. For example, we will explore late-stage functionalisation of biologically active scaffolds, be they existing pharmaceuticals or natural products. This method gives us the ability to add 'pop-up' 3D complexity to a flat aromatic system at a late stage in the synthesis and will generate impact in the search for active analogues of compounds with known biological activity. Initial discoveries show that both quinolines and isoquinolines are competent substrates for this new reaction. The initial reduction-dearomatisation step, a typically challenging transformation, is accomplished by a [Rh-H] species formed in situ from a Rh catalyst and formic acid. Importantly, the mild conditions accommodate a broad electrophile scope which allows for a wide range of downstream reactivity. Although the Rh catalysed route has proved successful, recent results from the group suggest similar patterns of reactivity may be attained in sterically unhindered systems using metal free conditions. This offers an exciting alternative approach for simple substrates that is also worthy of investigation. For a procedure to be adopted commercially, it must be environmentally and economically viable. In the pharmaceutical space, this can be achieved using stereoselective synthetic techniques to minimise the wasteful production of undesired stereoisomers. To accomplish this, we will investigate the use of a chiral metal-hydride catalyst so as to control the stereoselectivity of the initial reduction-dearomatisation step. In addition, the use of chiral counterions will be explored. This project will produce novel methodology that is both interesting and useful. It will allow flat 2D aromatic compounds to be transformed into new 3D heterocycles containing nitrogen using mild and accessible reaction conditions. Our goal is to produce (and publish) exciting and high-impact science that will be of interest to chemical scientists worldwide and there are several publication milestones. This project falls within the EPSRC 'physical science theme' research area.